Do black holes regulate the growth of massive galaxies?

This project will exploit data from the James Clerk Maxwell Telescope (JCMT) Cosmology Legacy Survey (S2CLS)
to investigate the link between accretion on to black holes and the formation of massive galaxies in the early Universe.
The S2CLS is the largest of the JCMT Legacy Surveys and is providing the first samples of thousands of extragalactic
sources selected in the submillimetre (submm) wavebands, an order-of-magnitude improvement in the
sample sizes of previous surveys at these wavelengths.

The submm atmospheric window allow us to access the redshifted far-infrared emission
from high-redshift galaxies and active galactic nuclei (AGN) thus pin-pointing intense star -formation activity in the early Universe associated with the assembly of massive galaxies and black holes. Black holes are thought to play a key role in the galaxy formation process by regulating the growth of the stellar spheroid via a feedback process, i.e. a powerful wind from the accretion disk. Recent controversy in this field has come from studies with conflicting results. One high profile study claims that vigorous star formation is not observed in AGN with the highest accretion activity but is present in lower luminosity AGN. In contrast, a competing study finds no dependence of star-formtion rate on acretion activity. The former claim their result is evidence that luminous AGN suppress star formation while the latter conclude that no such claim can be made...a debate that is ongoing! The proposed project will use the unique characteristics of the S2CLS dataset to improve on previous studies and answer the question posed in the title...'Do black holes regulate the growth of massive galaxies?'